META -Measuring Erosive Toothwear Accurately

he aim of this PhD is to develop and validate a method to measure tooth wear in vivo which will establish the techniques to accurately assess the efficacy of therapeutic interventions preventing erosive tooth wear progression of human enamel. By the end of the PhD, the method will be ready for translation into a T1 'bench-to-bedside' study to be tested in a clinical trial.The objectives are:
1.To adapt and validate surface matching software techniques for use with intra oral scanning to measure natural enamel surfaces.
2.To determine the limits of accuracy and resolution of the imaging systems. What is the smallest amount of clinical wear that will need to occur before it can be reliably measured?
3.To assess the impact of saliva on the measurement of the surface.
4.To compare the efficacy of oral care products on natural surfaces in vitro in preparation for in vivo testing